Quantum aspects of Cosmological spacetimes

We will investigate the quantum aspects of cosmological spacetimes referring to lower dimensional models when necessary. An emphasis will be placed on non-standard contributions to the Hartle-Hawking Wavefunction from non-spherical geometries.